Novel integrated strategies for worldwide mycotoxin reduction in food and feed chains

Technical abstract
This project examines the interaction of quantitative trait loci (QTL) conferring resistance to Fusarium head blight (FHB) of wheat. FHB is caused by several Fusarium species that contaminate grain with mycotoxins such as deoxynivalenol (DON) that pose a risk to human and animal consumers.

Resistance to FHB is broadly classified as ‘type 1’ (resistance to initial infection) and ‘type 2’ (resistance to spread within the head). This project involves the production of lines in which selected QTL for type 1 and type 2 resistances are combined. This is achieved by screening of lines using molecular markers characteristic for each of the targeted QTL. Lines containing the desired combination of QTL (possessing the relevant DNA markers) are then assessed by disease screening to establish how individual type 1 and type 2 QTL combinations perform in relation to resistance to selected Fusarium species.

This work will assist plant breeders identify QTL combinations most likely to act additively or synergistically to enhance resistance to FHB and reduce/eliminate the risk of mycotoxins contaminating grain.